Doings of the Sunbeam: Lady Annie Brassey's Albums & Modes of Collecting, Arranging & Exhibiting Photographs in the Nineteenth Century

This thesis will explore the production of photographic
albums by Lady Annie Brassey (1839-1887), a traveller,
collector and writer famed for her circumnavigational
voyages. Continuing research undertaken as part of my MA
Art History studies, I will focus on Brassey's contribution to
photographic practices in the 19th century, particularly the
collecting, arrangement and display of photographs within
albums; deemed a feminine pastime, this mode of artistic
production has been widely overlooked in terms of
scholarship, with academics such as Patrizia di Bello having
recently opened up this area of study. A Sussex resident,
Brassey's core collections of artefacts largely occupy
Hastings & Bexhill Museums. This project will focus on the
significant body of photographic material that remains in
Sussex at Hastings Library and The Keep Archives, whereas
many of her albums are now kept in the US. Further to our
understanding of one female figure, this thesis will
contribute to our knowledge of photography within the
nineteenth century, revealing networks of exchange and
collaboration, and broadening the myopic canon of
photographic history.